Quantum Control with Quantum Fields

Controlling and manipulating quantum systems using electromagnetic fields underpins many cutting-edge quantum technologies. Typically, these fields are assumed to be classical. Recent work in the Quantum Optics Theory group at Southampton [Phys. Rev. Lett. 129, 183603 (2022)] has proposed a new mathematical description of the quantum-to-semiclassical transition in the interaction of light with matter, challenging the assumption that fields containing many photons can always be treated classically.

In this PhD project, you will build on this mathematical framework to develop practical mathematical and/or computational techniques for analysing the effects of field quantisation on quantum control. This work will have applications in superconducting circuit QED, the basis of many leading quantum technology platforms including IBM's cloud-accessible quantum processors. Another area of potential application is the emerging field of Floquet engineering, which uses periodic driving to steer and modify processes in a wide range of systems - materials, quantum gases, even chemical reactions.

Within this project, you will have flexibility to determine your own directions, following your particular interests. In addition to a solid background in quantum physics and an interest in mathematical and/or numerical techniques, familiarity with quantum optics or quantum information/technology would be beneficial. There will be opportunities to pursue collaborations with experimental groups as well as other theory groups, both within the University of Southampton and around the world. The Quantum Optics Theory group and the School of Physics and Astronomy combine research excellence with a supportive environment where students can thrive.